Image recognition technology to enable the future of personal transportation post Covid19

The Covid19 pandemic has caused a series of lasting lifestyle changes, including the mass adoption of alternative forms of personal transport in response to the need to free up space on public transport and enable social distancing. Bike sales spiked in April by 60% and the government has responded by investing over £200 million in various future transportation schemes at a national level. At a local level, council's are piloting new Low Traffic Neighbourhood schemes and opening up tenders for micro mobility operators.

The successful adoption of alternative forms of transportation, specifically shared and micro mobility, requires immediate innovation across software, hardware, and infrastructure to build cities for the future and encourage new market entrants. A significant barrier to entry and growth for shared mobility companies is the huge operational cost of vehicle maintenance, representing 10% of the cost per trip and an estimated $4.5 million annually for a single operator (Bird annual report).

On the other hand, a barrier to adoption from a user perspective is the fear of the potential costs and lack of transparency if they do damage a vehicle or are wrongly charged. In one study of over 2,000 UK hire car drivers, almost a third don't realise they have to pay damage costs up to the excess amount on their rental agreement. Furthermore, damaged vehicles left on roads or sidewalks cause an even greater concern for the accessibility of city streets, especially for disabled groups.

In this project, Captur will develop unique image recognition algorithms that can automatically identify damage to vehicles and determine whether or not that damage is within fair wear and tear guidelines. Resulting in an impartial and consistent third party system to diagnose vehicle damage.

The key objective is to aid in the adoption and rapid market growth of new forms of personal transportation post Covid19\. Long term, the innovation also has the potential to extend the average lifetime, sustainability, and accessibility of micro mobility vehicles.